AI Aesthetician: An Accessible Skin Advisor for Low-Risk Conditions

This project is to build AI capable of providing the general public with skincare advice and recommendations in line with that of a licensed aesthetician (skin therapist), with a 95% acceptance rate.

We will use Renude's significant proprietary datasets and the latest in skin health research under dermatologist supervision to build a professionally-trained AI system capable of providing accurate and personalised skin health advice at scale. This will drive dramatically accelerated business growth both for Renude and its product suppliers. Additionally, it will create an opportunity to offer this new service to new B2B partners.